Newless Upcycling Start Up Launch and Scale

At Newless we are building a global upcycling platform that connects consumers, designers and brands. It is no secret that mass consumption has resulted in the fashion industry being one of the most polluting industries in the world. We believe upcycling can be a fundamental tool in a circular fashion model to curb this negative impact. We create opportunities for individuals to collaborate with expert designers to transform their old garments into new clothing and accessories. We believe in the power of physical experiences so the majority of our work is through pop-up events and parties where guests upcycle their clothing live. We integrate music, hospitality and food & beverage to create a truly unique clothing experience. We leverage our platform to seamlessly source, match and execute, enabling us to operate at scale, in multiple markets and with a variety of partners.